GCRF Inclusive societies: How to link industrial and social innovation for inclusive development: lessons from tackling cancer care in Africa

Economic development that is inclusive of all its citizens requires appropriate and sustainable links between industrial and social policies. An inclusive health sector can produce a healthy and educated working population; industrial innovation and investment can generate the low cost commodities and services essential for universally accessible health care. However such beneficial interactions, linking social inclusion to industrialisation, have to be actively built at local level: a demanding process of centring decisions within the different domains of industrial, trade and social policies on identifying routes to equitable growth via universal access to care with industrial viability.

This research aims to demonstrate "how to do it" in practical terms in low and middle income East Africa by tackling a "hard case" where current trends may actively generate inequality unless countered: access to cancer care. Cancer is an emerging health crisis in Sub-Saharan Africa: a sharply rising disease burden, very poorly diagnosed, that requires currently expensive medication and equipment not widely available, so that many go without treatment because of inability to pay. However, innovative technologies, and off-patent medicines offer potential for lower cost care: many of these are being developed in India, a country with a strong pharmaceutical industry and a track record of low cost production of health sector inputs. Furthermore, a number of African countries have a pharmaceutical industry that is actively upgrading to more complex technologies. In East Africa, much industrial production and innovation is strongly networked with Indian industrial partners and suppliers, including India-Africa joint ventures.

This research brings together an expert cross-disciplinary team from East Africa, India and the UK to research the scope for linking innovation in industrial production and in health care to increase the accessibility of low cost cancer care, including prevention, diagnosis, treatment and management of disease, in Kenya and Tanzania. The research team aim to work across the public/private, industry/health, and India/Africa boundaries to generate and evaluate a number of scenarios for lower cost prevention, diagnosis, treatment and management of a range of cancers; and the scope for further innovation and for Africa-based industrial production of relevant technologies. These scenarios will bring together specific innovations in industry and health care, and will be developed, evaluated and debated interactively with key stakeholders in order to maximise the scope for impact on improving access to cancer care, and industrial development opportunities, in the East African context. We also expect India to benefit from new ideas for linking industrial innovation to health care need and access.

Researchers will work actively from the start with health and industrial policy makers, manufacturers and regulators in India, East Africa. The East African team includes clinical expertise and expertise in health economics, epidemiology, health systems, industrial development and innovation; the Indian team is led by an expert in industrial-health linkages in the Indian context and includes health and industrial expertise; the UK team has strong expertise in innovation and technology management and scenario building and evaluation, as well as health-industrial linkages in African contexts. The team is built on substantial past research collaborations among team members and has long standing networks and competence in accessing collaboration from manufacturers; we have recruited an eminent international advisory panel to guide the research and dissemination.

Potential impact
1. Who will benefit from this research?
The direct beneficiaries of this research will be: local policy makers in East Africa and India concerned with industrialisation, technology management, and health care; also within the same fields, local professionals including clinicians, policy-facing researchers and advisers, officers of professional bodies and NGOs; and local industrialists and industrial associations. In health, key beneficiaries will include Ministries of Health, public health agencies, the East African Health Research Commission, and at African continental level NEPAD and the African Union's Department of Social Affairs' Division of Health, Nutrition and Population. Internationally, beneficiaries will include global health funding and procurement bodies; international, bilateral and multilateral agencies concerned with health and with industrial development; and policy advisers and academics concerned with industrial development, universal health coverage and synergies between the two. Longer term, we would aim to contribute to improved industrial employment and wider access for patients to cancer care in Africa.

2. How will they benefit from this research?
In the industrial field, these policy stakeholders will benefit from detailed information on the "landscape" of emerging technological changes and opportunities relating to low cost cancer care; on the business models that can support local production and innovation in this field; and from the specific scenarios for innovation and local production to generate industrial development that also delivers benefits for health. In the health field, the key stakeholders in Tanzania and Kenya will benefit from new research complementing existing local information on access to cancer care; from specific proposals generated by the scenarios to produce and disseminate lower cost inputs to cancer care including involvement in developing ideas for health sector innovations to address these opportunities. The focus on generating India-Africa collaborations will benefit both industrial and health interests, since India is the source of much new innovation, and knowledge on innovation management, as well as a major trading and investment partner with East Africa: hence the project will identify new opportunities to benefit industrial and health interests in both African countries. In the longer term, the objective is to contribute in practice to improved industrial investment and innovation and to the substantial widening of access to cancer prevention, diagnosis, treatment and care including pain management. Exclusion from cancer care is a major health challenge in Tanzania and Kenya, and our objective in developing concrete scenarios for industry-health collaboration is to feed into efforts, under way in both countries, to sharply widen access to care. On the industrial side, the scenarios aim to feed into efforts to deepen industrialisation, and to raise the technological level and production quality of local industry, benefitting output, employment and growth.

3. What will be done to ensure that they have the opportunity to benefit from this activity?
These benefits will be ensured through design of the research as a whole: the local research is led by local researchers and institutions with strong policy connections, and the research design incorporates iterative involvement of local Indian, Tanzanian and Kenyan stakeholders from the start. The scenario-building process centrally involves expertise and feedback from industrial and health care stakeholders. Furthermore, the perceived benefits, by government, of investment in either health care or industrial upgrading are increased when the inter-sectoral synergies are factored in, leading to greater incentive for active government support of the initiatives proposed.